Three essays in health economics: Using prescription data to explore questions on variation in medical care and population health

Three research articles in health economics that explore empirical questions on the topics of variation in medical care and patients health following a large-scale shock, all approached by the analysis of prescription data from general practice.